London Metropolitan University and Mobilise Care Limited KTP 23_24 R4

To develop an innovative, Artificial Intelligence-based tool that provides personalised, anticipatory support to unpaid carers, enhancing their preparedness, resilience, and overall caregiving experience.